Tomographic Imaging

Computed Tomography (CT) is a powerful non-destructive evaluation (NDE) technique for producing 2-D cross-sections and 3-D images of an object from a series of 2D projections (shadowgraphs).

Critical to the process is the computer algorithms that are able to pre-process and then reconstruct the 3D images from many (often over thousands) shadowgraphs. There are three critical steps to obtaining useful information from tomography i) the correction and calibration stage starting from initial image capture, ii) the reconstruction of a 3D image from these 2D projections and iii) the analysis and quantification of features in the 3D object.

While the techniques are rapidly growing in popularity, most users have fairly limited options when trying to recover the 3D image and are able to write only fairly primitive computer programs to extract key features from the images. The aim of this CCP is to establish a framework within which different reconstruction algorithms, artefact reduction codes, and image analysis procedures are made available to all.

Potential impact
Economy
At present there are 1,000s of x-ray radiography machines operating in industry, primarily at Airports but also for quality inspection. Fast CT machines coupled with automatic threat or defect recognition will replace radiography over the next few years. It is anticipated that components from the three toolkits developed will lead to at least three industrial studies to develop applications specific to industrial companies. Industrial attendees will be encouraged to assist and participate in the training and science workshops and administration will be expected to identify from our industrial partners the key issues from their perspective prior to developing the toolkit algorithms. The CCP covers a much broader range of tomography applications and industrial users; consequently the uptake is expected to be far greater than this (see Critical Success Factors). As the CCP continues to develop it will broadens its remit into other tomographic applications (already contacts with PET and Neutron Tomography) so this industrial focussed community will grow.

Knowledge
This Tomographic Imaging CCP will benefit; ESRF and Diamond Light Source x-ray imaging users, ISIS Neutron and Muon spallation users and those with access to laboratory x-ray facilities

EPSRC Software as an Infrastructure strategy
Not only does this CCP assist and aid some of the major national facilities but also utilises related infrastructures including compute clusters within STFC and in the regions. Following the quote "Better Software Better Research" we have members who have fellowships within the SSI (Software sustainability Institute); and working within the CCP_FORGE.

In the first phase we have taken opportunities to increase skills by collaborating and sharing expertise including, new multi-grid methods exploited with developers in the CCP_ASEArch and a case study with the Harwell Imaging Partnership. We are also aware of the further overlaps with proposed CCPs including; CCP_PET/MR, CCP_VISUK, and CCP_EM. Internationally we have representation and collaboration with the Europe (EU COST action) and have links with the US Argon National Labs (APS software stack).

Society
The project will deliver benefit in the many areas including Medical Imaging. Image guided radiation therapy (IGRT) equipment with integrated kilo-voltage X-ray cone-beam CT underpins the standard of care recommended by the National Radiotherapy Advisory Group in 2007. Improved image quality will be essential to support dynamic tumour targeting, treatment intervention and adaptation. One pathway to impact in this area will be the production of 3 highlights videos each year to be made available to the Network community to communicate the benefits of the project to stakeholders, to inspire young people in STEM subjects and to raise awareness of the general public.

People
The groups at Manchester and Bath have a strong record of developing young researchers. For example, 12 of Prof. Withers students have gone on to lectureships/Chairs elsewhere and 6 more are now instrument scientists, while at Imperial 6 of Prof. Lee's are now lecturers or Chairs (e.g. at CMU, Tsinghua, NTU), as well as key industrialists, worldwide. Involvement in a multidisciplinary community is expected to provide an incubator for new scientists and engineers on the Harwell site.

Finally, visual information can be a great aid to understanding ('seeing is believing') so this project will deliver results that can be appreciated by the novice as well as the expert. To this end it will have a significant public engagement mission.